Loughborough University and Project 23rd Century Limited KTP 24_25 R2

To develop an AI-powered scene and object recognition technology to analyse football footage captured on mobile phones to improve and democratise player talent identification and development.